RAPIDRY - Low cost drying solutions for on farm food waste

UK generates 1.5 Million tonnes of food waste during production and processing. Many materials require stabilisation before use, drying is a common method.

Drying of biomass materials is an energy intensive activity; current standard processes are focused around the use of belt dryers and significant volumes of heated air.

RAPIDRY is focused on the ability to quickly dry fruits and vegetables cost effectively to remain the maximum nutritional profile and food safety. Critical to this is to reduce the consumption of energy, the project will demonstrate the energy benefits of distributed multi effect drying to the food and farming industry.

RAPIDRY will create food ingredients suitable for use in processed foods that will support increase health and nutrition.